The Youth Justice and Criminal Evidence

The Youth Justice and Criminal Evidence Act 1999 (YJCEA) introduced a range of measures to facilitate the evidence gathering process in criminal courts for those considered 'intimidated' or 'vulnerable'. Collectively these special measures have aimed to maximise the quality of evidence and reduce the stress associated with the criminal justice process. However, a noticeably absent beneficiary of the statutory measures is the defendant who is not entitled to avail of the range of measures, subject to a few exceptions. The one particular measure my proposed research will focus on is the use of 'registered intermediaries' who are accredited and appointed by the Ministry of Justice (MOJ) to help facilitate communication between a witness and others in the criminal justice system. The MOJ's 'Witness Intermediary Scheme'(WIS) recruits and assesses suitable candidates who are all subject to a Code of Practice and a Code of Ethics. S.33BA of the YJCEA provides for examination of a vulnerable accused through an intermediary but has not been implemented and defendants are consequently not given the same access to registered intermediaries as other witnesses. Lady Justice Rafferty has judicially commented that "the intelligent observer would be puzzled" by the disparity in treatment (OP v Secretary of State for Justice).